Understanding the dynamics of ethnic identity and inequality in the UK

This project will address questions that are central to policy and academic understandings of the dynamics of ethnic inequalities and ethnic identity:
-How have the experiences of migrant generations changed over time and as they have grown older?
-To what extent are these experiences different between first, second and third generations?
-How have these processes operated across different ethnic groups, including in relation to factors such as gender and socioeconomic position?
-How do experiences and perceptions of ethnic identities unfold over the life-course?
-In what ways has the patterning of ethnic inequalities and the social and cultural meaning of ethnic identities changed over time and place, in relation to economic context, migration policies, political context, legislation in relation to race equality, and social change?
-How do we understand this in relation to changes in the meaning of particular 'ethnic' categories (such as Irish or Muslim) and the emergence of new categories (such as mixed and Polish)?

The core agenda of this research is to transform our understanding of the contemporary patterning of ethnic inequalities and how this relates to the ways in which ethnic identities are perceived, acted upon and experienced.

To understand current and future dynamics of ethnic relations, we need both to examine current data and to understand how and why the patterning of ethnic inequality has changed over time, in relation to changing patterns of migration to the UK, underlying economic and political contexts, and social dynamics. To do this the research will bring together an interdisciplinary team using quantitative and qualitative approaches to understand how ideas of, and responses to, ethnicity have changed and what impact this has on contemporary ethnic identities and inequalities. The value of the work will result from the project team's ability to bring together data from across disciplines, across topics and over time, in a usable form in order to enable a careful and methodologically innovative interrogation of this information through:
-The interlinking of existing quantitative, qualitative and documentary data;
-The generation of new data to complement existing data; and
-The historical contextualisation of the data and the ethnic categories used.

The quantity and quality of survey data collected on ethnicity has increased and improved over time, providing a unique opportunity to address these issues. We will examine data that have been collected since the 1950s in the UK in order to understand changes in the ethnic make-up of the population, the dynamics of ethnic inequality and identity over this period and the factors that may be driving these changes. We will then relate this to analyses of contemporary data and analyses of the pattern and drivers of change at an individual level using newly available data from surveys that interview the same individual repeatedly over time. In addition, we will conduct studies in four selected localities (Glasgow, Manchester, Cardiff and the London Borough of Newham) to obtain in-depth accounts of changes in the experience of ethnic identities, the ethnic composition of the local population, the patterning of inequalities, and how these relate to the questions of generation, age and period we have described above. These areas have been identified for in-depth study because we have access to relevant data for them and because there are important differences between them in their histories, socioeconomic profiles, patterns of migration, ethnic make-up and national context.

Our findings will be communicated directly to relevant policy and advocacy organisations through a combination of electronic (interactive web pages, blogs, twitter), novel (political conference participation, summer schools for GCSE students, museum exhibitions) and more traditional (newsletters, conferences, seminars, policy forums academic papers) forms of dissemination.

Potential impact
Findings from this research will have benefits for national and local policy across a range of fields, including health, education, children's services, employment, and social and civic engagement. By bringing together more than fifty years of data on ethnicity, the project will create a unique research resource of international significance that will enable new analysis of the dynamics of ethnic identity and inequality over time. This will be coupled with an analysis of contemporary longitudinal and cross-sectional datasets that will allow a greater understanding of the drivers of ethnic inequalities. This understanding will have implications for organisations concerned with ethnic inequalities, such as our project partners: the Runnymede Trust, Afiya Trust, Manchester BME Network, TUC, GMB, Butetown History and Arts Centre (Cardiff), Manchester City Council, London Borough of Newham, GRAMnet, and Scottish Refugee Council. Findings will also be of value for groups campaigning around ethnicity, providing them with better quality information and data, and for those living in ethnically diverse areas. Our case studies will be of particular benefit to local councils and NGOs in the areas where they have been conducted, but the choice of these localities means that more general lessons can be learnt.

Our activities around achieving impact will also be concerned with influencing political debate through engagement in political party and Trades Union conferences by hosting events such as fringe meetings, and engaging the general public in our work in a range of ways, including developing teaching packs for secondary school education, running summer schools for secondary school students, and targeting broader communities of interest through displays and events in museums, public libraries and community venues, and public presentations at national events. This dissemination will be concerned with increasing understanding of the factors that shape ethnic identities and ethnic inequality, with the intention of impacting on policy discussion, policy development and, ultimately, on the foundation of a vibrant and fair society.

We will create a website that will provide ready access to key findings from the study, which will contain extensive and interactive data visualisation. The website will also provide a portal to a usable, documented, indexed and searchable archive of historic documents, and a one-stop portal to the data sources we have used. This website will be maintained for at least three years beyond the close of this project, and during this period we will implement a strategy to ensure that access to valuable resources is maintained through our institutional repositories.

Work to maximise the impact of the research will be co-ordinated by the project administrator, who will engage the full research team in this range of activities. We will measure the impact of the project in the following ways:
- We will use the services offered by our Universities' press offices to record material used and mentioned by the press, research users and civil society users.
- We will gather feedback from our user partners on how the work has influenced and aided their development of policy, including citations in policy documents.
- We will provide feedback forms at the full range of our knowledge exchange events and on the project website, and use this feedback to improve the focus and conduct of future events.
- We will install a web-counter on the project website, which will record the online traffic our materials generate, how many pages are viewed, for how long, and which routes were most often used to reach the project website.
- We will record downloads of discussion papers, research findings and teaching materials to identify which areas of the project are generating the most public interest and we will use this information to enhance our dissemination activities.